Glasgow City Region College Innovation Network

The Glasgow City Region College Innovation Network is a partnership of six further education colleges that serve the Glasgow City Region. These colleges have come together to form a network of innovation centres that will support employers to become more innovative through the adoption of new processes and products. The innovation centres are closely aligned to the priority clusters that were identified through the City Regional Innovation Planning Group and will focus activity on developing employers within these priority clusters. The innovation centres will work with partners across the City Region to ensure a truly regional approach to innovation and joined up support for employers.